The Hesiodic Catalogue(s) of Women: A New Critical Edition and Commentary

HesCat is the first commentary in English and a revised critical edition and translation of the Hesiodic Catalogue(s) of Women. The
archaic Greek epic poems ascribed to Hesiod were one of the most influential sources of heroic tales and genealogies in the ancient
world. The poems describe the liaisons between gods and mortal women, their offspring and their marriages and descendants, and
the societal and cultural impact of these unions. They arrange the main genealogies of the Greek world through the mortal women
who bore children to the gods. The offspring became founders or eponyms for settlements, tribes, and regions in Greece and beyond.
The poems are an innovative synthesis of several local traditions into a new whole to create a new, shared Hellenic identity. The
poems cover topics such as the use cultural heritage, constructions of gender and identity, mobility and migration across
Mediterranean. The Catalogue(s) offer explanations of societal aspects of archaic Greece (e.g. the status of men and women, marriage
practices, religious rites) by appealing to past precedents as a source of authority (e.g. moral, identity, prestige). They bring cult,
gender, geography, and mythology together. The Catalogue(s) were widely read, however they now survive only in fragments, both
as quotations in other authors and on papyri recovered from the late-nineteenth century onwards. HesCat combines Classics and
ancient history with archaeology, art, comparative studies, cultural anthropology, and gender studies to brings the poems to a wider
audience and provides readers with the best philological, literary, and socio-historical assistance in understanding this complex
collection of genealogical discourse. Consisting of a monograph-commentary and two articles, HesCat demonstrates how the poem is
a key witness in our own understanding of Classical mythology, and its legacy in Greco-Roman identity and European thought.